MICA: The Scottish eHealth Informatics Research Centre

The United Kingdom has some of the best health service data in the world. This is particularly true in Scotland, where a simple and far-sighted decision in the 1970's means that every person registered with a general practitioner (GP) in Scotland (population 5 million) is allocated a unique identifying number from a centrally maintained register called the Community Health Index (CHI). It is the key to linking health data to improve communication and the quality of care that the NHS delivers to patients. It is also vital for health research that aims to improve our understanding of how to run health services efficiently; how to treat patients more effectively; how the intimate links between our genetic make-up and the environment interact to cause disease, and how to test the safety and benefit of new medicines more effectively. We have a track record of doing this; for example, using routine information, researchers in Scotland showed that the introduction of the smoking ban in public places resulted in a reduction in emergency admissions for asthma in children aged 5-15 by 18% per annum; and have shown the long term safety, often using information collected over decades, of drugs for the treatment of many common diseases such as diabetes and heart disease.
The aim of the Scottish eHealth Research Centre is to build upon these existing strengths, by bringing together a group of researchers across Scotland and the UK in a joined-up strategy. This includes experts in science, public health, clinical trials, the law, safety of medicines, the law, social science, geography and the environment. Our aim is to make better use of the wealth of good quality, routinely collected health data and other datasets, to answer some of the pressing questions facing 21st Century medicine. The number one priority if we are to do this is to maintain confidentiality and privacy by implementing the highest standards of security and governance to maintain public trust.
Our Centre will therefore not only perform cutting edge research and train the next generation of researches and computer scientists that we will require to analyse these large datasets, but will also consult widely with the public to develop an acceptable approach to the use of electronic patient records. Our Centre aims to demonstrate enormous benefit for clinical, genetic, public health and health services research whilst deploying the highest standards of respect for confidentiality of information.
Better use of routinely collected data, will result in substantial improvements in the health of the nation. The Centre will not only produce new knowledge but also increase the health and wealth of society.

Technical abstract
The Scottish eHealth Informatics Research Centre will establish a vibrant, pre-eminent, interdisciplinary Centre as part of a UK-wide network. The Centre will exploit Scotland's exceptional data resources and long tradition of excellence in eHealth informatics research, rapidly translating our academic strengths into benefits for patients locally and globally. The Centre aims to be a world leader in the training of a wide range of professionals and pioneer the linkage of health datasets to non-health and genetic datasets. Over five years the Centre will deliver reach and significant impact in five broad domains:
Scientific Excellence
We will perform innovative programmes of research which involve linkage between electronic health records or linkage of electronic health records to other datasets including research data, geo-spatial and socio-economic records. We will focus on (i) Health, Illness and Society through Time, and, (ii) Studies of Interventions, including clinical trials, pharmaco-epidemiology, quasi-experimental studies and related health economic evaluations. We will also develop and apply new methods for data manipulation, linkage or analysis in key areas of statistics, computer science and informatics.
Training and career development
We will offer training for PhD students, post-doctoral fellows and visiting workers where skills can be learnt on the job; and provide career opportunities for enabling roles such as data managers, informaticians and data analysts;
Networking activities
The Centre will create a network providing scientific leadership, support, and training opportunities to the wider research community on the design, linkage, conduct and analysis of e-health related research.
The Law. Governance and Public Engagement The Centre will execute innovative legal and governance research, and engage patients and the public to promote public and professional understanding of the health and societal benefits of e-health research

Potential impact
The track record of the applicants suggests that the Scottish eHealth Research Centre will have considerable and broad impact across a broad range of user communities. The Centre brings together an inter-disciplinary team of expertise and large population based databases that will create a world-class framework for future inter-disciplinary research using electronic health records and other research datasets. The Centre will result in unprecedented opportunities for clinical, translational, and public health research, and is underpinned by excellence in the fields of standards, ethics, European law, privacy, technology development, analytics and semantic inter-operability. As well as the scientific research outputs, key Centre deliverables will include:
(i) A common data platform that provides access to patient medical information, using large (often nationwide) comprehensive and in-depth patient health data for research
(ii) A detailed inventory and description of the different data sources and associated metadata, and patient populations on the MRC Centre website
(iii) Develop solutions in the areas of data privacy and ethics, standards and semantic interoperability as well as legal issues and information technology and analysis.

Who will benefit from this research and how ?
The Centre will impact on industry, charities, universities, government departments and independent public bodies, with the result of improving the economic competitiveness of the United Kingdom, increasing the effectiveness of public services and policy, and ultimately enhancing quality of life, health and creative output. This thesis is echoed in recent major policy announcements, including the Prime Ministerial launch of the Office of Life Sciences Strategy for UK Life Sciences (December 2011) which used the applicants' work as a case study. Specific examples include:
Industry: The clinical trials work stream will address common challenges in clinical trials that can be alleviated using EHRs include: (i) trial feasibility; (ii) identifying potentially eligible recruits; (iii) avoiding re-entry of existing electronic data; (v) clinical event follow-up; (vi) assessing cost-effectiveness and external validity; (viii) cost containment. Likewise the pharmacoepidemiology workstream will provide a mechanism for real world monitoring of safety and effectiveness. Industry has expressed intense interest in our work, and we anticipate the development of new partnerships, and increased grant acquisition and possible exploitation of intellectual property (see letters of support from GSK, Pfizer, ABPI).
Informatics developments will also have impact, building on our proven track record of developing creative partnerships; e.g. the £2.3M Technology Strategy Board cancer informatics programme between NHS Scotland, Universities of Edinburgh and Dundee and Aridhia Informatics (see letters of support from IBM and Aridhia).
Government: Our work on public engagement, NEA and proportionate governance will have considerable impact on policy makers. We anticipate this will shape the development of the Scottish Government Data Linkage Centre, announced September 2011 (see letter of support from Mr John Swinney, Cabinet Secretary for Cabinet Secretary for Finance, Employment and Sustainable Growth). We also predict the NEA work will have influence on emergent policy, such as minimum pricing for alcohol, as our work did on the ban on smoking in public places (New Engl J Med 2010)
NHS: Our work linking informatics to monitor disease progression and chronic disease epidemiology will have impact on patient care. This has been illustrated for diabetes; our aim is to extend it to other chronic diseases such as rheumatoid arthritis, cancer and CVD. This has direct relevance to the quality of integrated health care (see letter of support from Mr Derek Feeley, Chief Executive NHS Scotland).